Estimating Constituency Opinion in Britain

Today in Britain we have a very clear picture of political opinion in the general population. By surveying a nationally representative sample of citizens, researchers regularly make accurate inferences regarding, for example, what proportion of British voters approve of a specific policy, or which political issue is most important to the largest number of Britons.

Yet when we zoom in to look at political opinion at the level of the Parliamentary constituency, the picture is not nearly as clear. For even though they are the basic unit of representation in British politics, each choosing a single Member of Parliament (MP) to send to Westminster, we have very little systematic information about political opinion in individual constituencies. This is because gathering such information using traditional polling techniques is prohibitively expensive: researchers would need to survey a sufficient number of voters in each separate constituency, meaning an extremely large overall sample size.

This all matters because we need to measure political opinion at the constituency-level if we are to answer fundamental questions about the role of constituencies in British representative democracy. For example, is there a meaningful representative link between individual MPs in the House of Commons and their constituents? To what extent do the personal political preferences or political behaviour of individual MPs reflect not just the wishes of the national political party to which they belong, but also political opinion in the constituency they represent? And also, how do changes to constituency boundaries impact upon the electoral fortunes of political parties? So far, research concerning these questions has been hampered by a lack of direct measures of political opinion in constituencies.

Our project will remedy this situation. We will exploit major recent methodological advances which have enabled political scientists in the US and Germany to estimate political opinion for multiple small local areas without having to survey an unfeasibly large overall sample of respondents. Instead, these new methods combine information from several existing, publicly available data sources. First, we use data from the British Election Study, which records the political opinions, socio-demographic type and constituency location of a large number of survey respondents, to estimate a statistical model predicting an individual's political opinions as a function of their socio-demographic type and constituency location. We also include Ordinance Survey data on which constituencies neighbour each other, thus allowing for the tendency of people who live in constituencies near to one another to have more similar political opinions than those who live in constituencies further apart. In the second step we generate an estimate of public opinion in each constituency by combining the predictions of our statistical model with Census-based information on the number of people of each socio-demographic type living in that constituency.

Through this procedure, we will generate the first systematic constituency-specific measures of: public opinion on specific political issues such as the Iraq War or European Union membership; and opinion on over-arching political questions such as the appropriate balance between government taxation and spending or which is the most important issue facing the UK. We will also use our method to generate new constituency-specific measures of electoral support for each political party.

Not only will these new measures allow us to shed new light on important questions concerning the role of the constituency in British representative democracy. They can also help to improve the quality of the link between British citizens and politicians, offering MPs systematic information about the political preferences of their constituents and thus enabling them to be more responsive to the people they represent.

Potential impact
This research will have impact on three identifiable groups: Members of Parliament (MPs); public bodies interested in estimating local opinion; and the public.

First, MPs benefit because they will better understand the opinions of their constituents on a range of specific political issues and also the general political orientation of their constituents. MPs claim to value correspondence with their constituents, and public opinion as revealed `on the doorstep', as means of gauging opinion in their constituency. We therefore believe that they will also value statistical information provided at the level of the individual constituency. We will maximise the impact of our research on MPs through a number of dissemination events in Westminster and through the publication of region-specific booklets giving information on local public opinion. Our dissemination events will enable us to demonstrate, to individual MPs, the state of public opinion in their constituency. Although much public opinion research could be said to benefit MPs by providing information on national public opinion, our impact is qualitatively different because we provide systematic information about political opinion in the individual constituencies MPs represent.

Second, public bodies interested in estimating local opinion benefit because our techniques can make it less costly for them to research local opinion. Public opinion research in general is costly. Generating representative samples at local level is costlier still. Attempts by individual councils are unlikely to be cost-effective. Attempts at national level, such as the Department for Communities and Local Government (DCLG)'s Place Survey, are extremely expensive. Our impact therefore comes through meeting with these organisations and offering them techniques to deliver estimates of local opinion with greatly reduced sample sizes (and thus at a far lower cost). This impact is financial in nature, and is conditional on public bodies commissioning some kind of public opinion research across multiple local authority areas. However, the impact could be considerable if, through MRP+SCR, we could reduce the sample size in each local authority area by a factor of three or four. We note in our Pathways to Impact statement how we will meet with DCLG and suggest ways in which our research might be utilized.

Finally, our research benefits the general public by enriching public discourse on politics in Britain. In order to secure this impact, we have identified a number of regional newspapers to serve as suitable outlets for our findings. Citizens will also be able to use our outputs to find out about how political opinion varies geographically across Britain and about political opinion in their local constituency. The availability of systematic and easily digestible information on these matters will help citizens evaluate how well the political system responds to the will of the public and can help inform public debates concerning major political reforms, such as the recent proposal to introduce the AV electoral system in the UK.

We also note that the general public may benefit indirectly from our aforementioned impact on MPs. Survey evidence indicates that the general public want MPs to pay more attention to the opinions of their constituents when making political decisions (Kellner 2012). Thus, if MPs change their behaviour in response to information about constituents' views, then our research will benefit the public through its impact on MPs.